Commercialisation of Zugbox container technology

Zugboxes are lightweight containers that can be loaded in batches at warehouses on HGVs, transferred onto trains, then onto light delivery vehicles for last-mile delivery.

They are lighter than existing containers, meaning they can be loaded onto small vehicles such as low emission vans for city centre delivery. This also offers opportunities to link up with other sustainable last-mile delivery solutions such as robots, cycle-couriers, drones and on-foot delivery.

We have already proven the technology with prototypes and gained support from some major retail and logistics companies. We are currently conducting a small-scale trial to further demonstrate and refine the idea.

The next step will be a 20-unit pilot project which can be scaled up to full market launch. In this project, we will develop and validate our business case in order to attract investors for the pilot project.